IP For Open Data Software Sources

We develop novel software solutions for stock control and sale systems. We use various data sources (open and private) but need to develop a strategy which encompasses the relevant position for the use (and sharing) of our data.